AFT – a novel low emission fuel enrichment technology for freight vehicles

Fleet operators are under increasing pressure to adopt alternative fuels and technologies to reduce their vehicle emissions and improve air quality. Advanced Fuel Technologies (AFT), a UK-based SME, has developed an innovative fuel technology system to address this unmet market need. In the proposed project it will work with its project partners to further evaluate its system’s ability to reduce freight vehicle emissions and improve their fuel efficiency.